Scalable Monte Carlo Methods for large-scale infererence

We are in the era of Big Data and big models. In this context, standard Monte Carlo methods such as Markov Chain Monte Carlo methods do not scale, ie the computational complexity is far too high. The aim of the DPhil is to develop, analyse and apply new scalable Monte Carlo methods, which are particularly suitable for an implementation on large-scale distributed systems.

The project will fall within the EPSRC statistics and applied probability research area